Integrated European research, calibration and testing infrastructure for fibre-optic thermometry (INFOTherm)

The measurement and control of temperature plays a key role in achieving the goals of the European Green Deal for a low-carbon energy system. Fibre-optic thermometry is a developing technology offering advantages, such as distributed sensing and immunity to electromagnetic fields, in many applications. However, since fibre optic thermometers exhibit cross-sensitivities to other quantities, these must be investigated, minimised, and quantified to obtain traceable and reliable results. This project aims to overcome limitations that prevent their widespread use by creating a dedicated European metrological infrastructure addressing research, testing, calibration, and training.